UKRI-NSF Measuring and Understanding Quantum Entanglement in Photochemical Reactions

Does quantum entanglement play a role in a chemical reaction? Can entanglement be used to direct the outcome or enhance the yield of products?
This proposal addresses the first important steps towards understanding these questions. We will formulate the question rigorously using quantum information science (QIS), identify suitable chemical systems that we will use to test hypothesis, and develop experimental and theoretical methods that will enable us to assess whether quantum entanglement plays a role in a photochemical reaction. Our system of choice is a photoinduced electron transfer reaction which is ubiquitous in chemistry – it is fundamental in the some of the most important processes including photosynthesis, photovoltaics and photoredox catalysis.
We capitalize on our recent discovery of a unique symmetry breaking photoinduced electron transer reaction in materials with open-shell character. These materials present a unique opportunity to track spin-states through a variety of techniques allowing for a clear picture of the evolution of the states during a reaction.
By combining synthesis, spectroscopy and theory we will understand and probe the extent of entanglement in this photochemical reaction paving the way to a new understanding of the role of quantum mechanics in reaction mechanisms.